Natural Language Processing

Exploring reasoning capabilities in digital assistants, aptly titled, Reasoning in Digital Assistants. In this project I research the addition of reasoning capabilities
in the context of digital assistants in order to answer questions beyond basic information retrieval